Bayesian Nonparametric Regression Models for Genetic Associations

Every human carries genetic variants that increase their risk of developing serious health conditions. Although some diseases have simple genetic causes that are straightforward to identify, for complex conditions such as autoimmune diseases, cancers or psychiatric disorders locating associations is more challenging. Over the past 20 years, research consortia have analysed thousands of datasets that describe genetic variation in millions of individuals with different diseases. Each of these genome-wide association studies (GWAS) produces information on hundreds of thousands or millions of locations on the genome; comparisons with healthy individuals allow genetic associations to be identified.
While the quantity of data available on human disease genetics is vast, statisticians working with these datasets are required to be highly conservative. False positive associations waste limited and expensive laboratory time and could potentially lead to ineffective treatments being developed. The standard method for analysing GWAS data is simplistic: separate logistic regressions are fitted for each variable, ignoring the correlation structure between them; a stringent correction is applied for multiple testing, and then meta-analyses are carried out using data from independent studies. This controls for false positives in a way that is acceptable to the genetics community but is known to have high type II error. An improved method that maintained the same strict control over type I error but that reduced the number of false negatives would be of great benefit to geneticists and would eventually lead to important new medical treatments.
Bayesian non-parametric methods are a promising solution as they allow flexible and realistic statistical modelling and have already been applied successfully to large genetic datasets for various purposes. However, there has been only limited work on adapting the models to find genetic associations. This project will act as a proof of concept, applying Bayesian non-parametric methods to find known variants in simulated and real data of varying complexity. This is intended to be the start of a long-term research programme that will bring together theoretical and applied statisticians and geneticists. The initial work using genomic data is challenging and it is likely to take some time to develop methods that can be used routinely in genetic studies. However, once this challenge is met, further work could add time- and location-varying data on proteomics and transcriptomics, for example, and then environmental data.